A programme for studying the role of microtubule-associated proteins in xylem formation

Technical abstract
The aim of this project is to functionally identify the key microtubule associated proteins (MAPs) regulating secondary cell wall deposition and patterning in xylem tracheary elements: are they specific isoforms or post-translational variants of known MAPs and/or novel uncharacterized MAPs? We then want to use genetic modification to examine the hypothesis that the various patterns of secondary wall thickening are modulated by specific MAPs that affect the dynamics or associative properties of microtubules.